Precision soil mapping

The benefits of precision farming (PF) - dividing land into management zones according to soil characteristics -

has been proven to yield better results when compared to conventional farming. The perceived high entry cost

into PF has long been a barrier to entry for some smaller arable farmers. This project aims to make the

financial entry into PF more affordable whilst not compromising on the high resolution data required to

produce meaningful soil management zones. This large-scale collaborative project aims to integrate satellite

data with the UK’s most comprehensive soil datasets to produce a ‘precision soil map’. The resultant map

would present an economically viable alternative to the current labour intensive methodology of soil surveying

and represents a very exciting opportunity for arable and vegetable farming to embrace precision farming.

Growers will be able to increase yields with lower input costs and reduced environmental impact.